Two-phase modelling of flocculation process due to offshore installations in coastal waters

Installation activities for offshore renewable energy devices and energy distribution networks cause regional scale disturbance to the seabed where contaminants settle. The resuspension of sediment, especially cohesive sediment with contaminants attached, forms a plume in the water column which further impacts the coastal water environment and the subsequent flocculation and settling process in complex coastal hydrodynamics redistributes the contaminants on the seabed.
The aim of this project is to model the process of the flocculation and settling process of the cohesive sediment plume generated from the seabed due to offshore installations. A two-phase sediment transport model with coupled flocculation model will be used to consider the floc size, density, settling velocity and suspension concentration evolution under coastal hydrodynamics including the influences of wave and current.